Women Prophets, Religion, and Travel in Early Modern England and wider Europe, c.1600-1700

This thesis reconsiders religion and mobility in texts written by women prophets in
seventeenth-century England, as well as the physical and intellectual mobility of these
women and the texts themselves. Tracking the journeys of Protestant women across
regional and national borders in seventeenth-century England and wider Europe, it will
examine geographical travel as a crucial vector in the transmission of prophecy via printed
and oral culture, as women prophets travelled to publishing houses as well as public
forums. By doing so, it illuminates the gendered forms taken by the relations between
mobility, religion, and textual production in mid-seventeenth century Protestant cultures.